Towards a Culturally Inclusive Facial Expression Recognition System

"Motivation & novelty:

The automatic recognition of facial expressions of the six classic basic emotions from images/videos is considered a matured technology. However, the entire paradigm assumes that such facial expressions are culturally universal. Rather, growing evidence shows high systematic variability in how these facial expressions are represented across cultures (Jack et al 2012; Chen et al. 2021; see Jack, 2013 for a review). Such findings thus challenge the validity, accuracy, and fairness of existing Facial Expression Recognition (FER) models. Consequently, it is now crucial to investigate exactly how facial expressions vary across cultures, how to model and quantify such differences, and finally, how to incorporate this knowledge into developing a culturally flexible and inclusive FER system.

Aims:

The objectives of this project are to:

Enable an objective understanding of how facial expressions vary across cultures
Build a culturally flexible and inclusive FER system
Methodology:

This project will use a data-driven,computational approach to achieve the above objectives. Starting with a database of facial expressions produced across cultures (e.g., image or video-based), we will develop a visual information retrieval system to discover the most (dis)similar facial expressions across cultures (Phase I). Using state-of-the-art methodologies from psychology and perception science, we will formally characterize the dynamic facial expression signals within and across cultures to identify the specific facial signals that support accurate cross-cultural communication and those that give rise to confusions. Insights from this and the retrieval results will inform the development of an inclusive FER system (Phase II). Impact: The project addresses the considerable limitations of current FER systems that are based on the long-held assumption that facial expressions are culturally universal, thereby questioning their validity, accuracy, and fairness. Successful completion of the project therefore has the potential for far-reaching impact in the fields of Psychology, Affective Computing, and HCI, by contributing to our understanding of both cross-cultural facial expressions and the validity and utility of Facial AI. In practice, the project outcomes also have the potential to directly improve the experience of the broad range of users who interact with FER-related applications and to expand their utility and marketability.

Alignment with Industrial Interests:

FER has wide applications in healthcare, robotics, and entertainment spanning web, mobile, and wearable platforms. Further, fairness and bias mitigation in AI is a key challenge for many industries eager to offer responsible and inclusive AI solutions. Thus, the project is relevant and well aligned with interests of AI industries in various sections.

Timeline:

This full-time PhD project will involve the following activities-Literature review, database
creation, retrieval system development, data analysis, inclusive FER system development, testing and evaluation, dissemination of results (e.g., publication, conference presentation) and thesis writing.

Desired skills:

Python, Matlab, Machine Learning, prior experience of working with complex images and videos.

References:

Jack, R. E., Garrod, O. G. B., Yu, H., Caldara, R., & Schyns, P. G. (2012). Facial expressions of emotion are not culturally universal. Proceedings of the National Academy of Science of the USA, 109(19), 7241-7244. https://doi.org/10.1073/pnas.1200155109

Chen, C., Garrod, O. G., Schyns, P. G., & Jack, R. E. (October 2020). Dynamic Face Movement Texture Enhances the Perceived Realism of Facial Expressions of Emotion. In Proceedings of the 20th ACM International Conference on Intelligent Virtual Agents (pp. 1-3). https://doi.org/10.1145/3383652.3423912

Xu et al. Investigating Bias and Fairness in Facial Expression Recognition. ECCV Workshops, 2020."